Wide Area Building Stock Renewable Energy Analysis

By scoping the available data and charges for use, we will be able to deduce whether there is an opportunity to commercialise the use of this data for the identification of renewable energy generation sites accross the UK. The next step will be to develop a 3D database methodology to enable us to aggregate the data and look at platform compatibly in order to be able to analyse the data in a coherent way through a GIS interface.